RegNet: Privacy-preserving data access network for regulated sectors

RegNet is a privacy-preserving data-access platform for the accountancy, insurance, legal and banking professions and their attendant financial services regulators. The RegNet platform provides an automated mechanism for data to be accessed by algorithms but not shared, creating the opportunity to develop next generation services.